Reducing uncertainties in greenhouse gas emissions with graph representation learning

Accurate global Green-House Gas (GHG) emissions accounting is key for targeting climate change mitigation strategies. The United Nations Framework Convention on Climate Change (UNFCCC) GHG inventory summarises bottom-up emissions estimates divided by country, industry and gas. However, this summary contains signficant gaps within industry breakdowns and data from non "Annex I" countries, including those the UN classfies as least developed where reporting mechanisms are often inadequate. In Annex I countries with abundant proxy data, notably concerning energy production and consumption, estimating CO2 emissions indirectly has achieved some success, but current global assessments still rely on extrapolation from, often inaccurate, old or assumed data. I propose to systematically and justifiably fill emissions knowledge gaps using machine learning whilst quantifying prediction uncertainty.
Graph representation learning is a rapidly expanding field underpinned by message-passing between nodes, representing entities such as countries or individual facilities, connected by edges assigned between similar nodes. The flexible nature of graph structures allows for node embeddings which avoid the need for elaborate feature engineering and easily accommodate multimodal data inputs, both distinct advantages for this application relative to other machine learning techniques.
I will begin by graphically representing the UNFCCC database, assigning missing values to nodes with uncertain prior beliefs. I will use the Global Power Plant Database (GPPD) to link nodes and propagate energy production emissions, completing industry section 1 of the UNFCCC database. Then I will use multimodality to add data sources, including energy consumption statistics, to optimise prediction performance.
Once satisfactory performance is reached for section 1, determined through consultation with future end users, I will shift my focus to the more sparsely populated section 2 emissions, concerning industrial processes. Similarly to the GPPD, I will begin with a global ledger of petrochemical plants planned for purchase by the Resource Efficiency Collective, led by Jonathan Cullen, and proceed to include additional data sources.
CO2 emissions data are the most abundant amongst GHGs and I will use these to optimise the framework. However, my principal target is CH4, first due to inferior reporting relative to CO2, second due its potency in enhancing the greenhouse effect, especially with an increase in shale gas extraction emissions, and third due to increasing monitoring capabilities. In a final phase, by working with industrial partners to gain data access, I will incorporate both reported and remotely sensed CH4 data into my graph representation.
The primary aim is to complete gaps in the UNFCCC GHG emissions inventory with a systematic mapping of emissions. This will inform international policy-making, help identify carbon leakage and unreported emissions, and with further development could augment and improve Sankey flows, which map supply chain and product flow emissions. The flexible and end-user friendly framework will also be an excellent basis for finer detailed emission source accounting. Finally, limitations in inference performance from graph representation will identify areas where additional data would be most influential, itself a valuable output.